SensoryXR

SensoryXR (eXtended Reality) aims to support children and young people with disabilities to reach their potential during the lockdown and subsequent restrictive phases of Covid 19\.

Many children and young people do not currently have access to their 'favourite places', SensoryXR will provide virtual reality experiences to deliver sensory experiences and help them to improve mental health and enhance overall wellbeing.

Recognising that a significant part of the UK population owns and use a Smart phone, the virtual reality experiences will be accessed through existing established platforms using smart phones on both the Android and iOS platforms.

The virtual reality experiences will be tailored to the needs and demands of the user, ensuring a relevant and responsive positive experience. Through providing this easily accessible and user friendly app, both children and young people, alongside their carers will benefit significantly.

In our early research and development, a teacher at a school for autistic children commented, "In 14 years of helping to develop this child's skills, I've never seen such a significant step change in her attitude and ability. It's literally transformed her life."

The interactive educational experience is distinctly different to simply spending time in front of a digital display and will ensure a number of the senses are engaged and activated. This is a direct response to the needs of children, their families and care homes.